Unravelling the relationship between RNA modification and RNA structure in RNA mobility

RNA plays crucial roles in living cells, ranging from metabolite sensing, signalling, transcription, RNA processing to translation. Its function is determined by its sequence and structure. Structure can be perturbed by several factors, including modifications, a well-known example being methylation. RNA structure can thus encodes another layer of information besides the genetic code which can influence every step in the gene expression program as well as RNA signalling functions. Despite its key roles, we know very little about RNA structure and how it relates to function. This project aims to uncover the structure of mRNA using cutting-edge in vivo structure probing technologies coupled with advanced computational approaches, including deep learning.